Harper Adams University and P I Bioscience Limited

To develop a novel product that will reduce the impact of drought stress on wheat delivering enhanced yield and increase the ability to farm on marginal land.